University of Bedfordshire and BC Englishscore Limited KTP 21_22 R3

To research the skills needed to write workplace texts and develop new kinds of test task that assess contemporary writing skills. It will create an evidence-based scoring system that supports language learning.